Nanosatellite magnetometer calibration

Iota Technology are partnering with the National Physical Laboratory to increase the accuracy with which satellite magnetometers can be calibrated. This is especially critical for satellites that aim to map the Earth's magnetic field, such as Iota Technology's forthcoming SIGMA mission, due to launch in 2025\.

SIGMA is one of the latest generation of nanosatellites that seek to provide valuable data at a fraction of the cost of previous missions. The data collected by this satellite will contribute to the World Magnetic Model - a critical dataset that is embedded in thousands of navigation systems across the world.